Developing high yield herb varieties with gene editing

"It is widely recognised that by 2050 we will need to produce 70% more food than is consumed today and this needs to be achieved more sustainably than ever. To do this we need to drastically change the way we currently produce food. Fresh herbs are important vegetables and provide essential vitamins, oils and other nutrients as part of our daily diet whilst improving the flavour of what we eat.

At Phytoform Labs, we use revolutionary biological tools to increase herb production by improving the genetics of commercial varieties and introducing new plant breeding techniques to agriculture and horticulture.

Phytoform Labs products will be produced faster, made bigger, have less of an impact on the environment and will be non-GM. The improvements in breeding mean consumers will have access to healthier and bigger herbs at a more affordable price."